What Works Scotland Centre

What Works Scotland will be a collaborative centre bringing together staff from the Universities of Glasgow and Edinburgh, other academics and key non-academic partners. Its aim is to support the use of evidence to plan and deliver sustained and transformative change based on agreed outcomes at all levels with a particular focus on the local. There is a particular focus on promoting the systematic use of evidence in the design, reform and delivery of public services.
Examination of what works and what does not will take place in the context of the Scottish model, an approach to policy development that, while not unique, differs considerably from elsewhere in the UK. The team has adopted a demand led and collaborative approach and will work with a range of third sector organisations, different levels of central and local government and with Community Planning Partnerships to generate an evidence culture involving feedback, improvement methodology and expert support.
The Christie Commission identified a range of problems facing Scotland including demographic change, economic and fiscal challenges, inter-institutional relationships and endemic long-term 'wicked issues'. It has also been estimated that in Scotland over 40 per cent of public service expenditure is the result of preventable issues. The Scottish model of public service delivery aims to ensure that services are designed for and with communities.
This 'deliberative public policy analysis' demands that communities and those who design services are aware of best practice and evidence. The Community Planning Partnerships (CPPs) are key to the delivery of these services with a focus on 'voice' through participatory, collective, decision-making, planning and delivery in the context of targets set by National Government. A key challenge for each CPP is to articulate its Single Outcome Agreement and relate this to both the outcomes set out in the National Performance Framework. However, a common criticism of the CPPs is that the implementation of the model so far has been limited and patchy.
The focus of WWS will on the four key questions identified in the call:
- How can we take what we know from individual projects and interventions and translate this into system-wide change?
- What is working (or not working), and why, at the different levels of delivery and reform and at the interface between those levels? How do we identify actions which can be taken in communities, at CPP and the national levels to improve impact?
- What does the evidence (including international) say about large-scale reform programmes that have succeeded or failed and the impact they had in a system-wide context?
- Why do results vary geographically and between communities, and how can we balance local approaches with ensuring spread of what works?
A wide range of methods - qualitative and qualitative - will be employed. The capabilities approach will provide the overarching framework. Originally developed by Amartya Sen, capabilities are in widespread use across the globe and underpin the work of a variety of organisations. It is a useful corrective to top down economic evaluations and fits well with the Scottish deliberative approach. We will develop the Capabilities framework and combine it with the outcomes-based National Performance Framework, ensuring that the Scottish model is intellectually grounded and contributes to broader international debates on these matters.
We will have 3 workstreams: evidence into action; outcomes and capabilities; and spread, sustainability and scaling up. We will employ a range of methodologies including case studies collaborative action research, contribution analysis, elite interviews and content analysis, cost effectiveness and evaluation. WWS will focus on four case studies of key CPPS and work with them to help them change their core business processes within priority areas in four CPPs and will aim to achieve lasting impact.

Potential impact
The What Works Scotland proposal has impact built into the way it will operate throughout and our aim is to make the What Works Approach an essential part of policy-making and delivery in Scotland with lessons for policy-makers and those engaged in delivering services beyond Scotland. The proposed approach builds on local collaborative learning to develop an understanding of what works. It will then create channels for wider sharing and sustainability allowing us to achieve lasting impact. The WWS draws on our own extensive experience of knowledge exchange and knowledge to action. In particular it builds on effective knowledge exchange processes developed through running research centres such as the Centre for Research on Families and Relationships which has built up expertise in creating and assessing impact over 12 years. By growing and improving the evidence base on effective policy interventions and working with a range of organisation designing and delivering public services in Scotland to promote the use of evidence in practice, the outputs of WWS will impact directly on a range of different groups of people including:
1. Community Planning Partnerships and the National Community Planning Group.
2. Other public sector, third sector and other organisations and businesses charged with designing and delivering effective and efficient services in Scotland.
3. Elected representatives including community councillors, local authority councillors, Members of the Scottish Parliament, and Members of Parliament.
4. Professional associations and bodies engaged in policy making and delivery, including the Society of Local Authority Chief Executives and the various professional networks involved in CPPs.
5. Members of local communities with an interest in specific WWS topics.
Through their engagement with WWS case study areas will:
* Have a clearer understanding of their local area, local needs, what is and isn't working
* Have mechanisms in place for utilising the best evidence to inform planning and service delivery
* Have increased capacity to generate, use and interpret evidence, including increased evaluation capacity.
* Have a better understanding of the barriers and enablers of delivering effective services to meet local needs.

Wider stakeholders will:
* Have access to mechanisms for utilising the best evidence to inform planning and service delivery to enable better services
* Learn about what does and doesn't work in different context in Scotland and internationally, and be able to draw on successful models and processes to improve the delivery of services
* Understand what is required to deliver effective services from the learning and sharing from WWS

At the end of three years WWS will have embedded:
* New innovative ways of planning and delivering services, some of which will have been picked up by our sustainability partners
* An Evidence Bank, that will be maintained beyond the initial project
* A Knowledge broker network that will sustain knowledge to action capacity in the system
* Networks between localities for learning and sharing that will help sustain new approaches that have been developed.